Frontier AI: A self-optimising Agentic AI for live sales-call conversion

Frontier AI is building the future of sales with the world's first agentic Call Conversion Rate Optimisation platform - a self-optimising multi-agent swarm that delivers LIVE, whisper-style coaching mid-call. By orchestrating parallel Audio-Capture, Sentiment & Signal, Context-Aggregator, Next-Best-Action and Reinforcement-Learning agents on Cloudflare's edge, we empower reps to ramp faster, handle objections flawlessly and close more deals when it matters most.

Over a focused 3-month programme, our UK-based AI engineers and veteran sales coaches will:

* **Integrate & Deploy:** Plug our multi-agent pipeline into existing CRM and conferencing tools so it runs transparently in the background.
* **Real-Time Guidance:** Use the Audio-Capture and Sentiment & Signal agents to detect buyer cues and have the Next-Best-Action agent deliver personalised prompts in under 250ms.
* **Dynamic Dashboard:** Surface each rep's call highlights and learning tips via a simple React-based UI, driven by the Context-Aggregator agent.
* **Coach-Ready Packs:** Leverage our Reinforcement-Learning and Feedback-Generation agents to produce timestamped, post-call analytics that pinpoint best practices and training needs.
* **Controlled Uplift Trials:** Run A/B tests orchestrated by Ingest-powered workflows, measuring = 30% conversion gains and iterating playbooks in real time.

By closing the loop between live AI guidance, coach-focused feedback and continuous learning, this project will validate our platform's edge-native performance, create high-value UK AI jobs and deliver a measurable uplift in sales productivity - showcasing responsible, applied AI that strengthens Britain's competitive edge.